UK Hypersonics Network and Flight Experiment

High-speed flight has opened the realm of possibilities for mankind, underpinned by the grand engineering achievements of the 50s and 60s, when manned space flight was pioneered by the US and USSR. As highlighted in many recent news articles( [1], [2], [3]) there has been an international resurgence in high-speed vehicle development with both industry and space agencies taking a more concerted effort to advance the technology. This has led to many announcements relating to the development of vehicles for Low Earth Orbit (LEO), payload delivery by rocket and spaceplanes (SpaceX, Reaction Engines), supersonic to hypersonic aircraft (Boeing), space tourism (Blue Origin) and human spaceflight to LEO, Mars and beyond (NASA, ESA, SpaceX). Currently, UK defence has a need to understand, if not develop, sovereign hypersonic vehicles as announced by the PM in the extension to the AUKUS agreement. The US DoD identified hypersonics as its highest priority research area, with its current hypersonic R&D spend at $2.2 Billion in 2020. Although the UK may not be able to match this investment, the considerable disadvantages of being fully reliant on foreign expertise remain too high to ignore (e.g., risk, capability, knowledge to assess technology, competitive advantage, cross-fertilisation of innovation). The UK’s aspiration to play a significant role in this hypersonic revolution, both in the civil and defence sectors, requires underpinning knowledge, training of engineers in the specifics of high-speed flows, and sovereign design and testing capability to be developed.
Hypersonic vehicles are broadly classed as flying at more than five times the speed of sound, which at sea level is 4000 miles/hour (> 1.8 km/s). At these high speeds, complex interactions occur due to the conversion of extremely high kinetic energies into the internal energy of the gas, which can reach higher temperatures than those encountered on the surface of the Sun (> 5000 K). This leads to high temperature gas effects, such as dissociation and ionisation of the gas, that can strongly influence the aerodynamic forces acting on a vehicle (pressure and skin friction distribution) and the heat transfer (convective and radiative heating). The type of vehicle (cruise, glide, re-entry) and its trajectory will determine the flow phenomena encountered. The physics encountered (e.g., non-equilibrium chemistry) requires fundamental research and development to enable a successful design of a hypersonic vehicle. However, the highly coupled and multi-disciplinary nature of hypersonics means progress requires applied research of realistic systems.
This NetworkPlus proposal will boost hypersonic S&T in the UK by bringing together multi-disciplinary expertise within UK research institutions, governmental departments, and industry. The network will work together to define a fundamental hypersonic research experiment(s) and seek opportunities for this to be flown on a sounding rocket. The proposed network is required to coordinate a concerted effort in bringing together experts from disparate fields, many of whom have not previously undertaken applied hypersonic vehicle research. Additionally, the network will engage UK industry and government to financially support the sounding rocket launch and thermal-mechanical design of the scientific payload.